Revolutionizing Identity Verification through AI and Blockchain to make event entry COVID secure and fraud safe.

COVID-19 has had an unprecedented impact on the events industry in the UK and globally, bringing a £70BN industry (UK alone) to a standstill, putting over half a million jobs at risk in over 25,000 event businesses. This is a direct challenge caused purely by the COVID-19 pandemic.
A major bottleneck for events is around event entry and how to make this process, more COVID-19 safe, and more sustainable.

Most event entrance policies require a digital/paper ticket, ID to prove age, and the payment method used from an attendee to allow entry, all of which are also privacy sensitive. For these reasons, event entry is a hotspot for C-19 and a key reason why events have not been able to operate since the start of the pandemic. Additionally, it also does little to prevent ticket fraud, which pervades the industry.

Our project, Photofoxx Capsule, will bring event entry a step closer into a new era. Our technology will take a new form, called a Zicket, based on privacy preserving technology which will also prevent ticket fraud thanks to blockchain.

Photofoxx Capsule is a platform that can allow consumers to verify their age not just for events, but for any product or service that requires age verification, without sending or sharing personal data. All data stays securely on a users mobile device. Thanks to this fund, we will focus on events to start with.

This solution is extremely scalable. Imagine NOT having to share confidential documents with a company and know that your personal data is safe on your phone, while still being able to get your age verified? This is just the start, with our next step focusing on identity verification, all done remotely on a user device (out of scope for this project).

In an event context, simply put, a user would:

1. Purchase an event ticket from the event website selecting a Photofoxx Capsule delivery option (versus download/print/email options)
2. Complete Age criteria verification via our mobile app. This means they can prove their age to various events without sharing/emailing any sensitive age documentation
3. SMART Contract tracked Zicket (blockchain powered ticket) gets issued into their app.

For attendees, the benefits include
1. Faster, greener, C-19 safe entry to physical events
2. Personal data on age stays on a users own device. No sensitive document sharing.
3. One-Click, frictionless control over Zicket sharing with family, friends to invite them along for the event.
4. Highly anonymised design built in-house to provide differential privacy-by-design on age data

For events and businesses, there are numerous advantages:
1. C-19 safe event entry, more sustainable, with entry staff redeployed
2. Faster queues
3. Protects against fraud and ticket touts, with all resell data per ticket visible.
4. Control - Includes SMART Contracts that can simply prevent ticket resales/resales at higher prices.
5. Simplifies GDPR management

Photofoxx Capsule brings together zero knowledge technology and blockchain networks with Smart Contracts for events, to provide a B2B2C solution that makes the advantages of these technologies readily accessible to everyone.